University of Newcastle upon Tyne and Draeger Safety UK Limited KTP 25_26 R1

To accelerate product innovation and increase business productivity with an automated, scalable platform for the development of wireless sensor network products (firmware) using mathematical modelling and AI algorithms.